Phenomenology of Beyond the Standard Model Physics

I will study the phenomenology of models of physics beyond the Standard Model. Despite explaining many observations and providing successful predictions of experiments at particle colliders, the Standard Model is necessarily incomplete, and requires additional new particles. For example, the Standard Model does not contain a dark matter candidate, and does not explain the observed asymmetry between the abundances of baryons and antibaryons or the smallness of the CP violating phase in the strong sector. I will explore possible solutions to these problems, for example through a QCD axion, and the observational constraints and signatures on these models.